Virtual Energy Manager - Commercial Buildings Energy Saving Expert

Virtual Energy Manager (VEM) - your very own energy manager.

VEM is a web-based tool. It identifies, recommends, and monitors energy-saving measures for you.

VEM enables nonenergy experts

* to identify heat and power reduction methods by a building energy feasibility study
* see recommendations on energy and cost savings
* get live input for savings based on building users' activities.